VASOCISE - Visual Authentication for Secure Online Control in Small Enterprises

Project VASOCISE addresses a core challenge for SMEs today - how to create a secure environment for staff who frequently are working from home, part-time, on site or travelling, whilst not creating an intolerable burden of cost, complexity and unenforceable rules. The project builds on iProov's highly useable zero-effort authentication technology to create a zero effort access solution for SMEs, tightly controlling access to their systems and their data in a highly useable way. VASOCISE also addresses the complexity of implementation and management, with some highly innovative solutions to make these so simple for SMEs that the threshold of adoption can be crossed, and the data of staff, management and customers can be protected.